Understanding dynamic pedestrian movements and transport flows within urban environments through sensor data

Understanding dynamic pedestrian movements and transport flows within urban environments through sensor data